Pilot Metadata Generator

Envoke's Metadata Generator App is designed to resolve the music industry's long-overdue issue of bad metadata by focusing on the source - the artist, at the origin of the song. It will be quick and easy-to-use, with the aim of establishing a good metadata input practice that is grounded in legal, educational and industry best practice . By getting the data right at the source of the data input process the MGApp encourages good data practice throughout the industry.

The Envoke approach is collaborative and collective. It originates in the independent music sector and has an holistic approach to this complex global problem by involving not only artists, record labels, publishers and managers around the world; but also educators, academic researches and technology partners. When a problem requires global cooperation, it is not enough to make a technology solution, it has to begin with global collaboration and trust building through listening, adapting and co-creating.